An invitro model for the study of perivascular clearance of amyloid. Relevance to Alzheimer's disease.

One of the major features of the ageing brain is the deposition of proteins like amyloid-beta (Abeta) in the walls of capillaries and arteries. Abeta is deposited preferentially along fused endothelial-astroglial capillary basement membrane and the basement membrane surrounding vascular smooth muscle cells in larger vessels, surprisingly it not found in arterial endothelial or astroglial basement membranes. As these matricies have different composition this suggests a component specific deposition. The brain lacks traditional lymphatic vessels for the elimination of proteins and solutes. Interstitial fluid of the brain is cleared along the basement membranes of capillaries and arteries, effectively the lymphatic drainage
pathways of the brain and this process fails with ageing and with possession of Apolipoprotein E4 (ApoE4) genotype.

In this project we are aiming to firstly create in vitro a model of the intramural perivascular drainage pathways, consisting of the basement membranes of endothelial, vascular smooth muscle, pericyte and astrocyte cells. Secondly, we aim to flow soluble amyloidbeta over the cell types, in an effort to create the first in vitro model of perivascular drainage of Abeta, relevant to the pathogenesis of Alzheimer's disease.